LOTUS: Lifetime OptimisaTion for Ultrafast SDLs

Novel low cost ultrafast lasers are enabling wider adoption of leading microscopes for life science research. Microscopes enable medical research to be undertaken and the development of new medicines that save lives. M Squared Lasers (MSL) have recently developed a novel semiconductor laser, that is capable of replacing Ti:Sa based lasers for ultrafast applications such as in microscopes. However, unsatisfactory gain material is holding this technology from reaching market. In this project we will develop a process for improving compound semiconductor material growth to enable effective thermal management for optimum laser emission intensity. This apparatus will enable M Squared to deliver a low cost ultrafast laser system to market. Furthermore, a strong regional and UK based supply chain will be developed.